Repurposing C-F bonds for nucleophilic fluoride delivery using metal hydride materials

'Forever chemicals', also known as PFAs have recently gained mainstream attention due to their environmental and health effects. These compounds are inert due to the strong bond that is formed between the carbon and fluorine bond and so therefore are persistent in the environment and difficult to recycle. A novel technology is envisaged, in which it may be possible to remove the fluorine atoms from waste materials and redeliver them into chemically useful compounds such as medicinal, agrochemical and engineering materials. This technology will make use of calcium, a highly abundant and non-toxic element which is able to exhibit high reactivity under certain conditions.
This technology will also avoid the need to synthesise fluorochemicals from HF. HF is produced in the extremely hazardous process which involves treating the mineral fluorite (calcium fluoride) at high temperatures (in excess of 250 C) with concentrated sulphuric acid. The resulting HF molecule is highly toxic as well as corrosive, with it being involved in a number of high-profile fatal accidents in recent years in the USA.
The project will build on recent work carried out within the same research groups, which looked at making calcium fluoride soluble, so that it is able to be used directly for fluorination without needing to go through the toxic HF intermediate. Preliminary studies have shown that it is possible to use calcium hydrides to 'abstract' fluorine atoms from fluorine containing waste and subsequently redeliver them in other useful molecules, whilst allowing for safe disposal of the waste molecule.
This research will develop this technology further, and optimise this abstraction for a wide range of fluorine containing waste materials and deliver it to many different target molecules. It is then hoped, in line with the CDT that the result of this research will lay the groundwork for industry to scale this up, and use it to establish a fluorine circular economy.
This project falls within the EPSRC manufacturing the future theme covering the following EPSRC research areas: catalysis, manufacturing technologies, synthetic coordination chemistry & synthetic organic chemistry.